Superconducting nanobridge readout for single photon detector arrays: multiplexing, integration

This project forms part of a larger scheme of work to develop nanobridge superconducting circuits for high

bandwidth, low noise signal processing of signals from superconducting single photon detector arrays for

commercialisation. These arrays coupled with the high speed electronics developed in this work will impact key

quantum technology areas such as quantum computing and quantum key distribution. This extension project

focuses on understanding and demonstrating the solution to the key technical challenges of multiplexing,

device integration and device uniformity.